Elucidating the genetic architecture of cystic kidney disease using whole-genome sequencing

Cystic kidney diseases, including polycystic kidney disease, account for a significant proportion of kidney failure in the UK, often run in families and usually result from a change in a gene (instructions that organisms use to establish and maintain healthy function). However, not everyone with cystic kidney disease will develop kidney failure and the reasons for this variability are poorly understood.

This project will use data from sequencing the whole genomes (i.e. all the genes) of over 1200 families with cystic kidney disease along with detailed clinical information, such as which other organs are affected and whether and when kidney failure developed. In over 300 of the families, detailed information will be available on whether and how identifying the genetic change influenced clinical management. This will reveal the utility and benefits of genome sequencing to diagnose the cause of cystic kidney disease in patients and will provide new insights into the consequences and severity of each type of gene change. Previous studies have shown that in around 10% of families with polycystic kidney disease the gene responsible cannot be identified. By using comparisons with genome sequences from large numbers of people without kidney disease, this project is uniquely placed to identify changes in genes not previously thought to be involved in cystic kidney disease, providing new insights into how kidney cysts form and develop, potentially leading to new treatments.

Technical abstract
Cystic Kidney Diseases are a group of monogenic disorders that make a major contribution to kidney failure worldwide, with the commonest cause, Polycystic Kidney Disease, alone accounting for 10% of kidney failure. However, in many cases the genetic cause for the disease has not been identified and the full spectrum of involved genes and mutations responsible yet to be defined. The 100,000 Genomes (100KG) Project is a national initiative to undertake whole genome sequencing (WGS) in large numbers of UK families, including over 1200 with Cystic Kidney Disease. We will study data from these families, alongside that from many unaffected people, to answer the following:
1. Can WGS identify the cause of Cystic Kidney Disease?
2. What are the changes in known genes that cause Cystic Kidney Disease?
3. Are there additional causative genes that have not been reported before?
4. Are patients accurately diagnosed using conventional clinical and imaging criteria?
5. How does the gene and type of mutation relate to severity?
6. Does genetic variation in other genes affect severity or clinical manifestations?
A range of genetic analysis techniques, including association, variance and burden testing will be used, with the large sample size (combined with very large number of unaffected individuals sequenced on the same pipeline) providing significant power to detect previously unrecognised causes and contributors to disease.

Potential impact
The proposed research has translational potential and aims to have clinical, academic and economic and societal impact:

1. Clinical
Individual patients with PKD taking part in the 100,000 Genomes Project may receive a molecular diagnosis underlying the cause of their kidney disease which could improve the accuracy of their diagnosis which might have direct implications for therapy (since a specific treatment is available for patients with one disorder, ADPKD), prognosis, screening of relatives and assist genetic counselling conversations. Identification of a pathogenic variant associated with extra-renal manifestations can also lead to additional clinical interventions or surveillance (in some rare disorders causing cystic kidney disease regular screening for kidney cancer is also indicated). Furthermore, a molecular diagnosis in a family affected by ADPKD enables pre-implantation genetic diagnosis for future offspring. Importantly, in some circumstances a genetic diagnosis is needed to allow kidney donation from a relative shown not to carry the mutation. Vitally, a new treatment for ADPKD is now available on the NHS to patients at high risk of rapidly progressive disease and identification of a severe mutation (eg a truncating PKD1 mutation) prompts early institution of this therapy. Availability of genetic diagnosis has been identified as particularly important to patients by the Polycystic Kidney Disease Charity.

2. Academic
Detection of novel genes that cause (or modify severity of) cystic kidney disease are likely to lead to the initiation of mechanistic studies that could lead to introduction of better treatments in the future. This impact will be measured by publication of our research in peer reviewed literature as well as presentations at appropriate conferences and grants awarded based on this work.

3. Economic and Societal
Previously, the cost of whole genome sequencing, and the challenges of analysing and interpreting the data, precluded it being fully integrated into routine clinical practice. The 100,000 Genomes Project aims to familiarise clinical staff and patients with genomic medicine and aid the transition of evidence-based genomic practice into the NHS. The advent of personalised medicine using genomics to make diagnoses, inform prognoses and tailor treatments has the potential to impact patient care in the future, but a key piece of information that is needed is the extent to which this technology impacts on patient care. By studying a large cohort that overwhelming results from monogenic disorders this study is likely to provide significant information to facilitate this process and is likely to inform the provision of genomic testing in this and other disorders in the UK and beyond.